The "Personal REspiratory Disease Index Calculation Technique" Project (PREDICT)

Cambridge Respiratory Innovations Limited (CRiL) has been awarded an Innovate UK grant to complete the development of a respiratory performance index based on analysis of CO2 in normal tidal breathing. The CRiL team have developed a low-cost personal respiratory monitor which measures the CO2 in normal tidal breathing. Their goal is to develop personal respiratory monitors to help people who suffer from a range of respiratory diseases to better manage their condition. CRiL's N-Tidal C is powered by a unique advanced expitaxially-grown LED CO2 sensor. Although it uses advanced technology, the medical device is very easy to use, since it requires no forced expiration. CRiL's low-cost medical device accurately measures CO2 concentrations more than 50 times per second in normal tidal breathing. CRiL's N-Tidal C has recently been used in a pivotal exploratory clinical study with patients with Chronic Obstuctive Pulmonary Disease (COPD). The breathing records demonstrate that clear changes in the breath record start to occur in COPD about 48 hours before an exacerbation. Through this research project the CRiL team will develop an automated alert for the next-generation personal monitor, the N-Tidal B, which will indicate to the patient that their respiratory condition is starting to deteriorate. The development of CRiL's innovative technology has been supported previously by Innovate UK, SBRI Healthcare and some healthcare charities.